Homogeneous Steiner triple systems

A combinatorial design is an arrangement of symbols into patterns in such a way that specified conditions are met. One example is a Sudoku, where each row of the square array contains each of the nine symbols exactly once, each column of the grid contains each of the nine symbols exactly once, and each mini-square contains each of the symbols exactly once. In a Sudoku the symbols are usually the numbers 1-9, but they could be any nine distinct symbols, colours, etc., since it is the arrangement that is important, not the actual symbols.

A Steiner triple system is another type of design; here a set of symbols is arranged into triples (sets of three symbols) in such a way that any pair of the symbols occurs together in exactly one triple.

In mathematics, homogeneity is a very strong symmetry property that means that any local symmetry is in fact a global symmetry. This project involves both finite and countably infinite Steiner triple systems and aims to work towards classifying all the Steiner triple systems with homogeneity properties.

Potential impact
This project concerns deep theoretical research, and so beyond the academic community, the impact of the research coming from this proposal is expected primarily to be indirect.

However, design theory is a field of combinatorics with close ties to several other areas of mathematics including group theory, finite fields, finite geometries, number theory, combinatorial matrix theory, and graph theory, and with a wide range of applications in areas such as information theory, statistics, computer science, biology, and engineering. The basic concepts of design theory are quite simple, but the mathematics used to study designs is varied, rich and ingenious. Advances in one area often have consequences in another. The underlying mathematical theory forms a solid foundation on which applied research can flourish.

Another example of impact stems from results on homogeneous structures. Homogeneous and omega-categorical structures have connections to constraint satisfaction problems and also to topological dynamics.